Enhancing the nutritional properties of Cowpea (Vigna unguiculata) using gene editing

Legumes represent a sustainable source of human dietary protein. Compounds within legume limit the nutritional availability of this protein. This project will make use of gene editing to enhance the nutritional properties of cowpea making it more nutritious and increasing the amount of nutrition which can be absorbed from this crop.